Development of a Compact Hydro Energy Device for Agricultural and Horticultural Sectors

We are thrilled to present the Compact Hydro Energy Device (CHED), an innovative breakthrough in sustainable energy generation. CHED harnesses the power of water to produce clean and renewable electricity, revolutionising the way we meet our energy needs.

At the heart of CHED lies the groundbreaking Stephenson Turbine (TST), a state-of-the-art impulse turbine technology. This novel turbine design, enclosed within the CHED, boasts exceptional efficiency and power output, surpassing conventional turbine approaches. By incorporating advanced fluid dynamics principles and ingenious design features, such as optimised turbine geometry, CHED achieves unparalleled energy conversion capabilities.

One of the remarkable features of CHED is its versatility. The modular design allows for scalable operation, enabling the system to adapt to varying power demands. Whether it's for domestic households, agricultural or industrial applications, CHED can be tailored to meet specific energy requirements while maintaining a small footprint and high energy density.

With CHED, we address the pressing need for sustainable energy solutions to combat climate change and reduce reliance on fossil fuels. By utilising the power of water, a naturally available and often overlooked resource, we contribute to decarbonisation efforts and help balance the energy grid with a reliable, locally sourced power supply.

Our vision extends beyond energy generation. We strive to promote the adoption of ethical hydro-energy technologies, making them accessible to consumers who may not have previously considered hydro-electric systems. Furthermore, CHED's intellectual property holds potential for wider exploitation in various industries, creating exciting opportunities for future growth and innovation.

As we embark on this transformative journey, we look forward to collaborating with strategic partners, industry experts, and stakeholders who share our vision of a sustainable and greener future. Together, we can harness the power of water to shape a cleaner, more resilient energy landscape for generations to come.